Sensing Height with Advanced RADAR Profiling of lettuce

This project explores the use of RADAR technology to improve crop monitoring and support automation in lettuce harvesting. Traditional methods of assessing crop development become ineffective after canopy closure---typically around 55% into the growth cycle---especially since only the lettuce head is commercially valuable. RADAR offers a potential solution by enabling accurate measurement of crop density and head development, paving the way for machine learning and AI applications in horticulture.

Additionally, the project addresses the challenge of labour shortages in lettuce harvesting, which is seasonal, physically demanding, and weather dependent. While automation has advanced, fully replacing human labour remains difficult. The project will test RADAR's ability to identify the optimal stem height for harvesting, differentiate between soil and crop, and locate the crop's core---key capabilities for enabling precise and efficient automated harvesting.